Accessing science literature data and analysis

CambridgeIP assessed the feasibility of providing end-users with aggregated data and analysis derived from scientific literature and other non-patent literature to be delivered in a range of channels including Mobile Apps, Customised online views, Application Programming Interface (API). This would complement the current provision of such data, which is currently disaggregated, housed in 'silos' and relatively inaccessible to end-users. In this project we tested the feasibility of both aggregating the various data types and sources available and providing newly aggregated information to users in a range of easy to access formats. The project enabled the identification of 3 new offerings that build on CambridgeIP's capabilities that provide an improved customer experience on a range of indicators.